Birmingham City University and Vehicle Movement Exchange UK Limited

A UK SME disrupting the conventional marketplace by creating a fully automated, efficient routing and scheduling service for vehicle movements across UK and EU using an innovative AI technology platform